Sparse & Higher Order Image Restoration

In the modern society we encounter digital images in many different situations: from everyday life, where analogue cameras have long been replaced by digital ones, to their professional use in medicine, earth sciences, arts, and security applications. Examples of medical imaging tools are MRI (Magnetic Resonance Imaging), PET (Positron Emission Tomography), CT (computed tomography) for imaging the brain and inner organs like the human heart. These imaging tools usually produce noisy or incomplete image data. Hence, before they can be evaluated by doctors, they have to be processed. Keywords in this context are image denoising, image deblurring, image decomposition and image inpainting.

One of the most successful image processing approaches are so-called partial differential equations (PDEs) and variational models. Given a noisy image, its processed (denoised) version is computed as a solution of a PDE or as a minimiser of a functional (variational model). Both of these processes are regularising the given image and herewith eliminate noise or fill missing parts in images. Favourable imaging approaches are doing so by eliminating high-frequency features (noise) while preserving or even enhancing low-frequency features (object boundaries, edges).
In this project we propose to focus on one of the most effective while least understood classes in this context: methods that involve expressions of high, especially fourth, differential order. Higher-order methods by far outperform standard image restoration algorithms in terms of the high-quality visual results they produce. Bringing together the expertises from different fields of mathematics, among them applied PDEs, variational calculus, geometric measure theory and modern numerical analysis, we attempt to answer and complement some of the many open questions evolving around higher-order imaging models.

The punchline of the project is a specific image processing task called image inpainting. Inpainting denotes the process of filling-in missing parts in an image using the information gained from the intact part of the image. It is essentially a type of interpolation and has applications, e.g., in the restoration of old photographs and paintings, text erasing (e.g., removal of dates in digital images or subtitles in a movie), or special effects like object disappearance. Adding additional geometrical constraints to this interpolation process, higher-order methods are able to address some of the shortcomings of standard inpainting methods like the ability to restore contents in very large gaps in an image.
In order to have effective and reliable higher-order inpainting approaches it is inevitable to analyse their mathematical properties thoroughly. Questions to answer are: what kind of solutions do these approaches produce? What are the characteristic features (like regularity and sparseness) they promote in the resulting image? Which terms in the mathematical setup do we have to manipulate and how, to stir the interpolation process to our liking?
Another issue is their numerical implementation. In fact, the unfortunate reason why these models are not accommodated in applied tasks and standard imaging software is that their solution with current numerical algorithms is still expensive and far away from real-time user interaction.

This project addresses the development, analysis and efficient numerical implementation of imaging models using PDEs and variational formulations of high-differential order with sophisticated tools from modern applied mathematics.

Potential impact
The processing of digital images experiences growing importance in many different situations. From the organisation and enhancement of digital pictures from our last holidays in Spain to the processing and professional interpretation of images coming from medical imaging tools (e.g., MRI, CT), from security cameras and satellites, image processing is ubiquitous. One major part of image processing is image restoration, where the task is to restore damaged parts in an image. In this project we shall study one of the most effective while least understood methods in this context: higher-order partial differential equations (PDEs) and variational methods. The focus of the project is to gain a better understanding of these algorithms by a thorough analysis and to efficiently implement them on the computer in order to make them accessible to the public.

The beneficiaries from this research are of course all people who deal with digital images.
In medical imaging, for instance, our methods constitute an educated post-processing of MRI images. By eliminating artefacts like noise (due to the low-resolution measurement process) they shall facilitate and accelerate the doctor's diagnose, which is based on a definite interpretation of the MRI image.
Further, algorithms for image restoration have an impact in the creative industry. Many museums nowadays digitise their art collections. Hence, it makes sense to supply them with an imaging software to manipulate paintings digitally. A digital restoration of historic paintings contributes to their conservation, their online presentation and may as well serve the conservators as a template for the physical restoration of the paintings. An example of a successful application of mathematical imaging for arts restoration is our work on the Neidhart frescoes in Vienna http://plus.maths.org/content/os/issue50/features/schoenlieb/index Moreover, high-quality imaging algorithms for a flexible manipulation of images are also interesting for visual artists, like Franz Schubert http://www.schbrt.com/
In forensics and security applications the enhancement of digital images is of outmost importance as well. Here, the restoration of low-quality fingerprints, for instance, is a very active field of research still facing many hurdles and limitations, which have to be taken.
From another perspective, image processing methods which use sophisticated mathematical concepts like PDEs establish an alternative (visual) approach towards the understanding of PDEs in general. Hence, this project also benefits the education in mathematics by making the subject more accessible. Compare also page 17 of the EPSRC Annual Report and Accounts 2009-2010.

Developed restoration algorithms in this project, have a great potential for improving the processing of images in the above mentioned applications. The current project executes some steps towards the use of these algorithms in practice. Namely, we shall work on the development and analysis of higher-order imaging techniques and on their efficient implementation on the computer. This constitutes the basis for their successful establishment in more applied fields, like medicine and forensics, and their use in standard imaging software (like Adobe Photoshop or Gimp). In the two-years research carried out in the project the applicant and the PostDoc shall have gained a deep understanding of these algorithms and their realisation to be able to directly conduct a dialogue with potential customers and software engineers.

To conclude, the project fosters the competitiveness of the UK in developing professional imaging software and in succession in improving image-guided applications in medicine, history of arts and security politics.